Online Learning Platform for Parents and Carers

Our idea is to provide an online learning platform to convey complex information on sensory development during a child’s early years to parents and carers in a plain, readily understandable manner. This idea will compliment a line of sensory development products that we will offer through our online store.